IDPs, resettlement, and (urban) citizenship: Learning from the experiences of resettled AfroColombian youth in Cali, Colombia

This project has an excellent fit with the Security, Conflict and Justice
pathway. Its critical focus on how internally-displaced people (IDPs)
experience resettlement to urban areas in post-conflict contexts speaks
directly to the security and conflict agenda at the core of this pathway, and
the pathway focus on everyday experiences of insecurity and injustice. The
project problematises the tensions in resettlement for Afro-Colombians,